GCRF Urban Violence & Climate Change Network

Violence and climate change risks in the global South are increasingly urbanised, convergent and growing development challenges, negatively affecting the livelihoods, mobility and well-being of the most marginalised urban communities. Both urban violence and climate change impacts in cities also have economic costs, which affect overall development outcomes. Non-conflict violence in particular - spanning several forms of violence including gang violence, sectarian conflict, landlord-tenant conflicts and gender-based / intersectional violence - accounts for the largest share of the global burden of armed violence and is in large part urban. However, its implications have not been fully understood in the context of the climate change impacts and responses affecting urban areas. Urbanisation in developing countries is driving up climate-related risks and vulnerabilities across a spectrum of hazards, while climate adaptation and mitigation responses are now taking place in ways that alter urban socio-ecological systems. Without explicit consideration of violence-related risks, climate change programmes may exacerbate urban violence, or simply not reach vulnerable areas. Conversely, greater synergy of response in urban planning practices to address public security and climate change vulnerability - through the design of public spaces or public health interventions - can support human development gains. All the countries included in the network face the development challenge of ensuring safe, sustainable and inclusive urban development occurs now and into the future, and without which they will not be able to achieve their Sustainable Development Goals.

Researchers and practitioners working on urban climate change and those working on urban violence have had little opportunity to connect agendas. As a result, we lack understanding of how the two phenomena relate in peoples' livelihoods and influence respective initiatives for risk reduction. The aim of the network is to address this gap through research and practice change, in order to reduce the vulnerabilities of marginalised urban groups. Working across cities in Brazil, Honduras, Kenya, Jordan, Sudan, Pakistan, India, and Sri Lanka, the network will support inter-disciplinary workshops with researchers, local and international civil society organisations, municipal governments and networks and international agencies. These will define a future research agenda. The network will also support related practitioner learning through stronger exchange about initiatives to address climate risks and peace building in urban contexts. This will involve webinars, the development of website resources and a practitioner exchange forum. Finally, the network will support participation of network members in major global policy debates about urban security, climate change and development, to raise the policy profile of the importance of considering urban violence-climate linkages, and the practical and ethical implications of the issues for policy and governance. The network will be led by the Institute of Business Administration, Pakistan, supported by the University of Nottingham, working in strong collaboration with university and non-academic partners in focal cities of the global South. The envisaged outcomes of the network are the clear articulation of a new research agenda (reflected in new collaborations, grant bids, publications and contributions to the global evidence base) alongside a new forum for practitioner learning and the enhanced debate of relevant issues amongst municipal governments and international agencies.

Potential impact
The Urban Violence and Climate Change network will identify knowledge gaps that currently limit practice and policy related to urban peace building and climate resilience through the lack of a dedicated agenda to understanding the influence of non-conflict urban violence on climate risk reduction initiatives, and of climate change on non-conflict urban violence and peace building initiatives. It will deliver impacts across three main stakeholder groups:
1. Local and international NGOs and civil society practitioners working in vulnerable urban areas. Small-scale experiments by practitioners to reduce both violence and climate-change risks through urban disaster risk reduction or peace-building interventions are reported, but without systematic review of what works, and under what conditions. Practitioners also wish to develop vulnerability and capacity assessments and conflict-sensitivity tools for the urban context. The focus of the network on the multiple dimensions of non-conflict urban violence already offers the opportunity to broaden existing thinking about addressing vulnerabilities and the ethical and practical implications of specific interventions. The network will draw practitioners in to the design of a new research agenda from the outset, and also draw practitioner experience together to learn, innovate and identify research needs and gaps through a website, webinars and dedicated practitioner forum.
2. Municipal government planners, disaster risk managers and climate change advisers in city administrations. Local government practices, plans and policies are vital to the reduction of urban vulnerabilities and insecurities, while new urban resilience policies and strategies should be expected to address the multiple risks faced by urban groups. The topic of 'civic conflict' in urban areas is of emergent interest to municipal actors - but challenged by low government capacities, silo-ed agendas and, at one extreme, local government indifferent or hostile to the implications of development or climate change planning on the vulnerabilities of the poorest groups. The network will inform municipal planning, security and climate change / disaster risk initiatives, both through targeting the appropriate inclusion of municipal actors and city-to-city networks in workshops (or workshop side-events such as lunchtime briefings or post-workshop receptions) as well as through appropriately framed presentations / sessions in relevant fora and a dedicated policy brief.
3. International agencies such as multilateral and bilateral development agencies as well as foreign office ministries who both fund relevant projects and drive relevant policy agendas. The issues raised by the network cut across the security, humanitarian, development and climate change policy communities, all of whom are increasingly mobilised around urban risk and resilience, albeit through different lenses. The network will seek to generate a more multi-scale, inclusive and developmental approach to understanding the urban climate-adaptation-security nexus among this group, that re-orients climate adaptation debates towards stronger strategies for more effective urban vulnerability reduction. We will: include relevant individuals in regional and UK-based workshops (again using dedicated briefing or reception sessions to engage them), host dedicated speakers and panels drawn from the network in relevant policy conferences, support policy briefs targeted at relevant global debates and 'moments' and support the production of evidence products, e.g., a background paper to the biannual UNISDR Global Assessment Report on Disaster Risk Reduction.